Oselot

Developing an innovative service to optimise Indoor Environmental Quality (IEQ) to enhance staff productivity in workplace buildings. This work will allow LCMB to offer a service to assess staff productivity and IEQ within a workplace building and systematically improve it in order to optimise performance.